University of Newcastle upon Tyne and North London NHS Foundation Trust - AKT4

To explore how innovative digital methods (machine learning) can be used to personalise addictions services to best meet the needs of individual service users and to inform service development.